Footfall Acoustic test No 1

Manufacturers of specialist underlays in Blackburn, we started 3 years ago and we supply products into both the commercial and domestic markets. Some of our products are exported to Europe and the Middle East.